The potential of infill patterns and other printed support systems in hand made sculptural ceramics

My aim is to find new ways of making by crossing boundaries of the crafted, designed and printed ceramic object. By employing slicing, both as a tool in Rhino and an archaeological metaphor within my own practice and processes, I will try to align a symbiotic conversation, allowing new hand built and printed ceramic forms to be constructed. My research will aim to synthesise models of successful artist's, artisans and designer's studios, with a focus on how they cope with production in a meaningful way, in order to highlight avenues of potential, both commercially and creatively, in the development of technical ceramic processes. The research will manifest as documented practical studies. The out comes will be physical objects, machines and/or making situations that will clearly demonstrate a transformation of ideas and my findings. The research will be imbedded into the ceramic process of my own object making and may also find its way into the more contextual side of my own practice. I will continue to have exhibitions and enter these findings into these kinds of arenas that traverse the disciplines of Fine Art, Design, Engineering and Ceramics, so that the potential integration of this research is maximised.
I hope that by bringing the inside and outside spaces of the pot together, the research will bring new ways of working and push sculptural feeling and form, within the expanding field of ceramic printing.